Sustainable Recycled Textiles for Engineering Applications Sustainable Recycled Textiles for Engineering Applications

Sustainable Recycled Textiles for Engineering Applications Sustainable Recycled Textiles for Engineering Applications